Marine Mammal Detection from Autonomous Surface Vehicles

The use of autonomous surface vehicles (ASV) for marine mammal detection is increasing. The ultimate goal is to develop a passive acoustic monitoring (PAM) system to be deployed for long durations at sea reporting back detections of cetaceans and making recordings when necessary. There are many obstacles that stand in the way of current PAM systems being deployed in their current form, or even with significant modification. One is the amount of current required which is normally supplied from solar panels. Unless the panels are impractically large, they are unable to provide the current required. Data communication is a further problem. Using the Iridium satellite network is slow and very expensive, making it near impossible to send the required large datasets over the network. Sending audio data is even more problematic given its size. Accurate detection of cetaceans and reduction of misclassifications also remains an area that requires further effort to improve the quality of output.

The project will build on current knowledge within Gardline and other institutions, with the aim of designing a system capable of detecting cetaceans from an ASV either with real-time monitoring, if within WIFI range, or by sending meaningful packets of data if using Iridium. There are multiple stages to the process:

1. Using suitable signal processing/machine learning tools (such as available in Labview, Mathscript or MATLAB) design detection algorithms for impulsive and tonal sounds generated by cetaceans
2. Monitor ambient and anthropogenic underwater noise
3. Development of a trigger (based on, for example, a duty cycle, manual instructions or machine learning methods) to determine when sound files are to be recorded
4. Embed the system on a chip or real-time OS, such as the compactRIO
5. Design, implementation and testing of a GUI, with possible audio feed if within WIFI range for real-time mitigation
6. Create a log of detections and other acoustic metrics for satellite communications.